ARREST - Automated Robotic REadout System

The high demand for accurate thermal mapping of critical engine components during the design phase is in line with the continuous development of more efficient engines that need to meet ambitious emission reduction targets. Sensor Coatings Systems’ novel temperature sensor, which can provide component temperature mapping without data gaps and is REACH compliant, has been successfully demonstrated in several case studies with industrial partners in the IGT, jet engine and automotive sectors. This unique technology has the potential to provide full temperature maps of components in a few hours or days as opposed to a turnaround time of months with current technologies. The objective of this project is to develop an integrated system that provides automated temperature measurements on complex engineering components by directly interfacing CAD models provided by the customer. The system should be able to deliver in a few hours or days a temperature map attached to the CAD model by using the novel Thermal History Paint sensor currently developed by SCS. This system will respond to the current need of OEMs for rapid and accurate thermal profiling of critical hot components that can speed up design process and reduce costs.